Production of BioAlcohols from Lignocellosic waste materials produced in the Agri-Food chain

Technical abstract
The British Bioalcohols Group, in conjunction with industrial collaborators from throughout the supply chain, will create a unique UK consortium to build an East of England Pilot Plant system on the Norwich Research Park (NRP). This will be used to develop, evaluate and eventually commercialise tailor approaches for converting different sources of food-chain waste lignocellulose into bioalcohols for the automotive and related industries. The pilot plant system will enable the Group to target their multidisciplinary expertise on the creation of sustainable, second generation biofuels. The 4- year research programme will involve the development of a tailored and unique physical (continuous steam explosion) pre-treatment with Brunel University, and enzyme-based combination processes for the saccharification of selected, large tonnage lignocellulosic wastes from cereals (straws, brans, brewer's grain) and brassicas (rape straw).